OurEO - Remote Sensing for Road Management in Developing Countries

During various conference calls between Hodos Media Limited (Hodos), the Asian Development Bank (ADB) and Highway Management Services Limited (HMS) during Q1 2021 (on another project) there occurred some conversions around the challenges faced by the ADB in monitoring roads in developing countries, and the subject of using Remote Sensing and Earth Observation satellites was discussed.

Separately, Hodos has been examining the use of a variety of approaches to monitor road and traffic conditions in developing countries. These include datasets from telematics devices from existing fleets, specifically equipped vehicles on the ground, as well as other Remote Sensing techniques. Hodos had been considering conducting a technical feasibility study to see if any of the ideas were viable before approaching funding bodies to help support a proof-of-concept project.

The space based Hodos concept was to use cost-effective, low resolution Earth Observation and other Remote Sensing data to identify the major concerns and localised areas of interest, and then utilise finer resolution data to address any specific problems. After some initial "hand-cranked" projects and some analysis of historical datasets, the expectation was to build machine learning software that could be trained to quickly find issues, making it a commercially sustainable solution. Where possible other terrestrial datasets could be combined, to further optimise the system.